University of Brighton and Automatics Tooling Company Limited

To innovate in computer aided design and manufacture of medical devices, enhancing productivity by linking simulations, automatic machining code generation and inspection to CAD models to significantly reduce machine setting times, facilitating rapid reaction to patient needs.